Creating Safer Indoor Environments

Keeping Indoor Environments virus-free plays a key part in reducing or slowing the transmission of many airborne infections. Since viruses have an approximate diameter of 150 nm, they can be easily carried by aerosol droplets in the air and linger for many minutes and sometimes hours. Therefore, inappropriate or inadequate ventilation strategy can dramatically increase the risk of disease transmission. Adding UV filters to ventilation systems (such as recirculating ventilation and Air Conditioning systems - a vast majority of systems in operation) can't fix the problem - they still pose a great risk of infection spread as they push air deep into rooms they operate in (_COVID-19 Outbreak Associated with Air Conditioning in Restaurant, Guangzhou, China, 2020_). Ensuring that the contaminated indoor air is immediately and effectively removed is essential to enabling the UK to start returning to economically or educationally productive activities. This will be just as important after the lock-down since further waves of infections as well as possibility of future pandemics are now anticipated.

As much as the ventilation approach won't prevent direct contact between the inhabitants which is proven to also spread infections it can substantially slow down the rate of infection by not only limiting air to person transmission but also by reducing the air to surface settlement (due to it's focus on effective air removal) which has been observed as the main Coronavirus transfer mechanism. Ensuring that the air movement through occupied spaces (between occupants) is dramatically reduced and that the 'personal air' is effectively and efficiently removed will make Indoor Environments significantly safer to use, by both flattening the curve and helping offices or schools to remain functional. Ideally, during times of increased risk, the proposed ventilation system would be able to increase the air exchange rate. The proposed project will research this area to arrive at deployment ready Covid-19 safe ventilation solutions for high occupancy buildings such as schools or offices.